Logical Glue Prototype Development

Prototype Development for a predictive analytics modelling platform that is easy to use to and
to interpret.
Predictive models have wide application in industry, ranging from credit scorecards for all
types of customer lending to predicting customer behaviour and profiling, to manufacturing
and life sciences.
Fuelled by the massive growth in online data, organisations have more access to data than
ever. It is also becoming much easier to store and maintain large amounts of data. Hence,
more organisations in all industries are moving towards generating models that are trying to
predict the future by looking at the past.
Many organisations around the world, particularly in financial services, still use statistical
regression models which capture only information that can be refined into mathematical
models to generate two outputs (0/1).
However, statistical regression techniques can only go so far in predicting the likelihood of an
event happening or not happening, as well as generating models which are very difficult for
the lay person to understand.
Furthermore, these existing commercial models are typically difficult to create and interpret,
since they rely on "data scientists" to do so - typically experts in math, computational
intelligence and highly trained statisticians.
We see great demand for the for companies who know their own data to create high accuracy
transparent predictive models themselves, without having to rely on data scientists.
Likewise, they would like to be able to interpret the output from the models easily, in a way
that can be explained internally, as well as to customers and to regulators if required.
The grant will be for a prototype which:
a) Creates an intuitive, easy to use software platform to create and deploy accurate models for
computational intelligence, making the process clear for the domain expert, without relying on
a modeling expert.
b) Provides easy to understand output and language based reasons for each decision